CosmoPort - Using cosmic rays for better, more portable and efficient analysis and detection for customs

The number of goods and parcelsshipped is growing with unstoppable speed. With more individualshipmentsthe means of logistics have
changed from central locations to small logistics companies, postal agencies, airports, ports, private vehicles etc. However, the analysis
and detection capabilities of such locations are very low, making it an easy target for transporting illicit goods. Currently, there are no
effective technologies available that would be able to cope with this growing problem. Despite the widespread use of X-ray technologies,
they are still inefficient when it comesto mobile scenarios. In addition, their detection capability is based solely on visual imaging with no
way to examine the exact material content of small shipments. We are proposing a completely novel, yet highly effective solution for this.
The CosmoPort project will develop the next generation of scanner systems using Atmospheric Ray Tomography (ART). Such systems
are equipped with advanced Machine Learning-based risk assessment tool. As muon tomography itself is a technique already in use, then
we will develop the first mobile solution combined with AI/ML tools to enhance material and object classification for the first time ever